Research in High Energy Physics

Investigation into the properties of elementary particles and the fundamental forces of nature. Precision tests of the Standard Model (SM); searches for new phenomena and extensions to the SM; studies of CP violation in the b-system; measurement of neutrino oscillation parameters; WIMP dark matter searches, preparations for future experiments, including HL-LHC, feasibility studies for future neutrino facilities, double-beta decay experiments, gravitational wave detectors, future colliders, and applications of accelerator and detector technologies to medicine and non-proliferation.